Cardiff University and GAMA Healthcare Limited

To acquire new knowledge and new technologies that will enable Gama Healthcare to formulate and market new products that are effective against viruscidal and tuberculocidal infections